theCadCUBE 3D Catalogue Technology: Market Evaluation and Website development

theCadCUBE is a developing 3D catalogue technology service which will provide an online
library of digital products available for download in various CAD formats. The objects will
accurately and realistically represent the designs of independent manufacturers.
theCadCUBE's innovative online service will provide a valuable tool for professionals and
students across numerous design disciplines. It will also provide a unique, digital format of
'Product Placement' for manufacturers to reach their target audience in new ways.
In the current economic recession, efficiency is an extremely marketable characteristic for any
business. This is particularly important within the design industry, with more pressure than
ever to complete projects on time and within budget. theCadCUBE will speed up design
projects whilst maintaining the high standards expected and incorporating real life
manufacturer designed objects.
For manufacturers, theCadCUBE will offer a unique and affordable form of advertising,
taking advantage of the current 'buzz' around 'Product Placement'.
The key to making theCadCUBE a success will be a study that will provide a thorough
understanding of a range of topics and issues including the market drivers and opportunity,
barriers and high-level feasibility. This study, combined with the development of a
professional, stylish and functional website, will see theCadCUBE develop into a leading UK
business.
The main features of theCadCUBE include:
• The option to freely download the CAD file of each object to be included within a
larger design project
• A unique advertising and product placement format will allow manufacturers to
attract new customers within an international market
• Dramatically improved efficiency for professionals throughout a variety of design
disciplines
• A 3D catalogue of products from leading manufacturers on one website, making them
easily searchable